Durham University and Network Mapping Limited

To reduce processing times associated with geospatial workflows through the creation of tools using machine learning to automate Light Detection And Ranging classification and power line modelling.